Fermentation of C1 feedstocks to 1,3-butanediol

This process addresses the transfer of a novel unnatural metabolic pathway for synthesis of the 1,3-butadiene precursor 1,3-butanediol into microorganisms (acetogens) capable of fermentation of C1 feedstocks. The C1 feedstocks include syngas, which can be derived form most carbonaceous materials including dosmestic and industrial wastes. The ability to use methanol with CO2 or with syngas mixtures is also possible. A patent has been applied for to protect this invention and this project will ensure full and detailed exemplification of the technology.